University of Nottingham and Torftech R&D Limited

To combine the well proven TORBED process reactor technology with industrial scale microwave energy to deliver an entirely new and unique platform technology combination, capable of revolutionising the processing of a range of high value products.